University of the West of England, Bristol and Powerline Technologies Limited

To create a novel simulator of Electrical Distribution Assets for Smart grid Application Development to give the capability to validate the robustness of detection algorithms before deployment in the field.